Close2mi User Engagement & Android platform

Close2mi mobile app is designed for searching and locating trusted, rated and reliable beauty and grooming professionals in just a few clicks. The app is positioned to be the leading technology platform in the beauty and grooming industry by connecting customers and end users with specialist beauty and grooming service providers local to them. Such businesses and freelancers can also gain from increased income and visibility that the app provides alongside digital marketing opportunities and reputation building through effective collaboration using a rating and feedback system that ensures a balanced approach to providing and receiving the highest quality of service.

The project is dedicated to promoting and facilitating self-driven healthcare and self-management of overall mental wellbeing of the Afro-Caribbean community by using technology and innovation that supports small businesses and self-employed beauty and grooming professionals.